Exploring the interaction of products, environment, and individual susceptibility in Gambling Disorder

Gambling continues to be a popular pastime in the UK. Engagement with gambling behaviour is common in approximately half of UK adults, whilst recent figures indicate the prevalence of disordered gambling may be higher than previously reported.
As demand for treatment increases - evidenced by the opening of multiple new NHS gambling clinics - and as forms and platforms for accessing gambling continue to evolve and the demographics of those engaging with gambling continue to shift, it is crucial that our understanding of the underpinning psychology and that treatment for gambling disorder is also able to evolve. The typically evoked 'responsible gambling' model places the focus entirely on individual responsibility, and neglects the influence of product design, and the environment in which the behaviour is performed.
My vision for this research is to continue to develop the experimental programme, and to apply learning to develop novel treatments. This will provide treatment services, policy makers, and regulators with the knowledge and tools to better understand and subsequently reduce gambling-related harm.
The aims of this research remain consistent with my original application: to use advances in technology and novel methodologies to continue to understand the impact of specific within game constructs in different forms of gambling, in different environments, and to use this knowledge to inform research, education and treatment. The objectives for this work are clear. For policy makers and regulators, I can identify the impact of specific constructs and make recommendations research for regulatory policy. By creating a better understanding of game-design, I can make policy recommendations that can have a direct translational route to impact. For treatment providers, the knowledge developed from this work, including a better understanding of the psychology underpinning within-game constructs, a comprehensive analysis of the harms experienced by gamblers and an examination of neurocognitive processes, will be used to inform the construction of treatment modules that can be assimilated into existing treatment programmes.
This work is important because the gambling industry does not stand still. There are new products, new delivery methods, and more sophisticated and targeted marketing campaigns constantly in development. It is therefore of paramount importance that researchers, regulators and clinicians work to develop new tools and approaches to remain effective. The knowledge gained from this work can be applied across multiple domains, including regulation and treatment. It is also important that new methodologies are applied to conventional research paradigms to continue to grow and evolve our research field. This work embraces recent technological advances, as detailed below. Stronger regulation and more effective treatment can benefit all gamblers - not just those experiencing harm. By redefining our understanding of gambling, we can reduce the potential for harm, and the subsequent harm experienced.
This work will succeed because as part of the School of Sport, Exercise, and Health Sciences at Loughborough University, and working in collaboration with NHS treatment providers and Lived Experience third sector organisations, I feel this work is well supported. The work we have done to date has allowed us to develop a strong platform to be reactive to the needs of the Government, regulators, and treatment providers, ensuring that I am well positioned to move this work to the next stage.